Robotically controlled terahertz imaging of human skin

This project will integrate a terahertz (THz) imaging probe with a robotic arm. This will overcome issues with user variation and enable repeatable and reliable THz in vivo imaging of skin.